High temperature converters - fast track to increasing the speed of adoption of electric powertrains

This project brings together the combined expertise of automotive, aerospace and energy conversion systems companies, and academic experts, to develop solutions for high temperature capable power electronic converters. The expertise developed on this project will enable the consortium companies to develop compact and cost-reduced converter solutions that will harden and demonstrate UK-based expertise and help to accelerate the adoption of hybrid and full electric vehicles as well as contribute to global carbon emissions targets. The main key to achieving this goal is to eliminate the significant cost and weight of the cooling system by producing a solution that can operate at high temperatures while maintaining reliability objectives.